bovine anti-inflammatory

PhytoQuest Limited has novel anti-inflammatory agents from cucumbers that it will evaluate for animal uses using the TSB innovation voucher. Initial tests will be on bovine uterine tissues looking for possible therapeutic effects on endometriosis. Tests on horses for relieving Sweet Itch and equine endometriosis models will follow this initial research.